Research in planetary formation, astrophysics, and cosmology at Bristol

This proposal is for a grant to cover cutting-edge research into planetary formation, astrophysics, cosmology, and data-handling at the University of Bristol in the schools of Earth Sciences and Physics.

The first element of the work involves understanding the early phases of planet formation. Information on these processes can be gleaned from both the chemistry of meteorites in our own solar system and astronomically from observations of so-called transitional disks - stars with infra-red spectra that indicate much orbiting dust at a range of temperatures, but with a dust-free region close to the star. Theories suggest that stars surrounded by such transitional disks are currently forming planets, but our understanding of this important phase in the formation of planetary systems is hampered by lack of knowledge of the types of dust that are present, lack of accurate calculations on how dust is converted into planets, and lack of detailed imaging that can test those models. We will start to solve these problems by seeing how different sorts of dust grains (formed from the explosions of diverse earlier stars) were sorted early in our solar system's history, over four thousand million years ago, and subsequently aggregated into the different types of meteorites that fall to Earth. We can then use this information to improve our computer models of how the dust converts into planets, and to make better predictions of what we should see when we use a new generation telescope (the Atacama Large Millimeter Array) which has special capabilities for observing these disks. If, when we do look, we see good agreement between the models and the data, this will give us confidence in our theories or otherwise will spur work into new theories of planet formation.

The second part of the work is again about the formation of objects, but on the much larger scale of whole galaxies, clumps of galaxies, and the Universe as a whole. We are UK leads for a large project to find distant and young clumps of galaxies (clusters) through the X-ray emission of the gas that lies around those galaxies. Over the next four years this survey with the orbiting XMM satellite will dicover hundreds of these high-redshift clusters, and by studing their X-ray emission and the shadows that they cast on the microwave background radiation we will be able to measure their masses and so to find out more about how gravity pulls structures in the Universe out of the original diffuse gas. The major indicator of clusters besides X-rays is their galaxy populations, and the range of types and masses of galaxies in clusters changes with time, possibly for a number of different physics reasons. We will improve our knowledge of the populations close to us (and so in the contemporary Universe) as a reference for comparisons with the populations in the new clusters. Theories tell us that the galaxies that we see cannot exist without some means of slowing the effects of gravity through some feedback process that stops gas collapsing into an over-massive object. It is conjectured that much of the feedback is due to phenomena occurring in a central supermassive black hole in galaxies, and we will study this process by looking at the X-ray signatures of strong gravity from these supermassive black holes (comparing them with the smaller holes known in our galaxy) and by looking at the processes by which energy emerges from the neighbourhoods of the black holes into their wider environments through jets and other outflows. We will also look back at the very most distant galaxies and clusters that we can study in detail, to see if we can understand the beginnings of the formation process.

The final element of the work involves developing a crucial set of computer codes that we, and many other researchers, use to examine astronomical data. Centred on TOPCAT, these codes are publically-available and popular, but must be improved to keep pace with changing data and computing needs.

Potential impact
Direct benefits from the research will be our academic colleagues and interested members of the public, who will be exposed to the research results through our lectures and talks in schools, through the Bristol Cafe Scientifique, through the press release, podcast, and other WWW pages that we maintain, and through the exhibits given in the Bristol city centre shopping mall. We have also been involved in projects with @Bristol for talented school students and for teachers, and members of our team have formal links with schools in the Bristol area. Some members of the public will also encounter our radio or TV appearances. More indirectly, the public may be affected by advice that we give to our local MPs (Stephen Williams, Liam Fox) or city councillors (Mark Wright being the one with whom we are in close contact, since he did a PhD in Astrophysics Group a few years ago).

Commercial benefits have already been had from the isotope research (via projects with Shell) and the TOPCAT work (projects with Microsoft Research). Spin-offs from the instrumentation development in the isotope research have benefitted Thermo-Fisher Finnigan, and from the Fourier transform spectrometer work have benefitted BEAM and AlphaData (our partners in that development).

More generically, the image and time-series analysis techniques used in our work are sophisticated and can be applied to many problems. We will continue to work with the Atomic Force Microscopy group in real-time imaging of DNA and similar molecules as they react, and have discussed using exception-finding software in applications such as cancer screening. We have also worked with the local television and film post-processing sector to seek funding for computational methods of improving historical film stock (the BRICES proposal), and will continue to investigate these areas since post-processing is a considerable industry in the Bristol area.

Finally, the major economic output of this work will continue to be trained PhDs and PDRAs who (mostly) go into non-academic areas for their later careers. These have included local Government, the defense and security sector, plasma fusion research, meterorology, teaching, and finance.